Constitution-making in Sudan

Since independence in 1956, Sudan's constitution has repeatedly been a focus for rival projects to shape Sudanese society: to build the nation, to reform it, to overturn historical inequities or to guard against secular influences. In the contemporary context of a moment of transition in Sudan - after the 2019 revolution - this project will explore that history. In partnership with the Foreign Commonwealth and Development Office (FCDO), and with the Rift Valley Institute as a second partner, the project will provide the student with both a training in historical research and experience in disseminating research-based knowledge to policy audiences in government and in civil society.